Bootstrapping The Process of Fine-Tuning Ecosystem-Specific Classifiers

The PhD topic follows on from the success of Microsoft's MegaDetector and its ability to accurately pick out living beings (such as mammals, birds and reptiles) within camera-trap images, by marking them as belonging to the general class of "animal", regardless of their species. This accelerates the pre-processing pipeline of ecological computer vision tasks by cutting-out a significant amount of human effort that would otherwise be required to sift empty images out of the dataset before use.
Although useful as an initial step, to draw meaningful conclusions from data for specialist tasks in practice, users typically do not want all animals to fall under a single category. Instead, it may be beneficial to focus solely on endangered or invasive species across various ecosystems, in which case it would require a classifier rather than just a detector. This is where the challenge arises: how can we proceed if there is no way to directly fine-tune for the animal of interest due to a lack of applicable training data?
The aim of PhD is to demonstrate that what a model learns from image data depicting animals can be transferred between visually similar species, so that one can be employed as a proxy for the other when there is little data available for the animal of interest. The premise is that utilising a substitute species from a geographically distant ecosystem will boost the performance of an animal classifier on datasets that feature, for example, endangered or invasive species in unfamiliar habitats that we care about, without getting confused between the animal of interest and the proxy thanks to camera-trap location information.
This method takes advantage of cryptic biodiversity - specifically pairs of species that are hard to distinguish between in the context of poor-quality (i.e., blurry and dark) images through the lens of a machine - and makes use of an abundant species (of which, images should already be readily available in large, pre-labelled repositories like the Labelled Information Library of Alexandria: Biology and Conservation) to support another for which we only have limited training data.
Simultaneously, this encourages the model to learn in a computationally efficient and more sustainable way due to the purposeful selection of the fine-tuning dataset, as opposed to inadvertently re-training for animals that are already well-identified in the habitat or those which we simply do not need to retain record of on film. This can happen when additional "relevant" data is thrown at a model, when in reality, there is often a sizeable bias towards the common species, diluting the progress made by further training without emphasis on the animal of interest.
Preliminary research reveals that this technique shows promise, but that the best proxy species for a given species is usually not clear-cut, as it is highly dependent on animal pose. Despite the taxonomic tree already providing a similarity measure between species, this does not always reflect phenotype. The PhD will also determine a novel metric for visual similarity that will be learned according to computer vision (not just by human judgement) and which will allow for the automation of the bootstrapping process.
Stakeholders for this work include ecologists, conservationists and indeed animals themselves. The impact that could be had is significant, and this is illustrated by the current statistic that over 15,000 out of the ~87,000 animal species that have been assessed so far by the International Union for Conservation of Nature are classed as data deficient, meaning we do not have enough knowledge about them to actually declare whether they are at risk of extinction or not.
The project aligns with the AI thematic area.